Wired Media Limited

Wired Media are a full service digital agency specialising in ecommerce and hospitality.We increase web sales and bookings through improved web presence, digital marketing and market insights.Our focus is on the growth of our customers' businesses. We don’t just build websites, we help our customers build businesses.We employ a dedicated and highly skilled team of strategists, designers, developers, digital marketers and support staff.We are honest and open with our customers. And as well as being dynamic and at the forefront of technology we are also a safe pair of hands, having been in the business since 2000.Our customers love us and our staff do to. And we like that.If you want to join us as a customer looking to grow, or you want to further your career, get in touch.Strategy, Web design & build, Digital consultancy, SEO, PPC, Social, Email, We love ecommerce and hospitality/hotel clients.